The Role of Multi-innervated Dendritic Spines in Memory Formation in Ageing

Technical abstract
Hippocampal ageing is associated with impairments in long-term potentiation (LTP). However, despite LTP deficits, aged rodents can form memory, raising the question as to which mechanism could be responsible? Our recently published study proposes a hypothesis for this. We have shown that in a knock-in mutant mouse lacking the autophosphorylation of alphaCaMKII that hippocampus-dependent memory can be formed despite fully blocked LTP and that this memory formation depends on the generation of multi-innervated dendritic spines (MIS), a particular type of synapse where a dendritic spine receives more than one presynaptic input. Further, we found that MIS-dependent memory is less flexible than memory relying on intact LTP.

Here, we will test the hypothesis that in old age memory formation depends on MIS generation. We will train young adult and aged C57BL/6 mice in contextual fear conditioning and the Morris watermaze task. This will be followed by a quantitative 3D electron microscopic analysis of synapses and dendritic spines in hippocampal area CA1 and the dentate gyrus. Further, we will manipulate MIS generation by manipulating PSD-95, SAP97 and Kvbeta1.1 expression and to study the behavioural impact. PSD-95 and SAP97 overexpression will be used to increase MIS generation and PSD-95 as well as Kvbeta1.1 knock-down will reduce MIS generation. These molecular biological manipulations will be completed by pharmacological epxeriments that either enhance (NO donors) or reduce (rapamycin) MIS generation. Finally, we will study whether reconsolidation of hippocampus-dependent memory is impaired in old age as predicted by our hypothesis.

Potential impact
The main beneficiaries of the body of knowledge arising from this research are expected to be the academic community, in the first instance. We believe our anticipated findings will show that in old age hippocampus-dependent memory formation depends not only on modification of neural circuits in the hippocampus but specifically the generation of multi-innervated dendritic spines.

These putative findings, based on our preliminary data published in PNAS, indicate that memory formation in old age, follows a pathway which compensates for inability to exercise synaptic plasticity as in younger animals where increases in synaptic number and neuronal density occur. The generation of MIS is, in effect, a scaling effect in neurons in old age.

Secondly there is the opportunity for pharmacological manipulation of learning to stimulate in the hippocampus, up- and down-regulation of dendritic multi-innervated spines. This would potentially have importance for pharmaceutical companies concerned with developing cognitive enhancers, not only as a treatment for cognitive disorders in the normal population but especially disorders in ageing populations.

Benefits will also be realised by staff working on this project who will have developed skills which are of very considerable importance in the medical and pharmaceutical fields, and thus be attractive to employers. The methodologies involved will employ genetically modified organisms, cutting edge microscopy techniques and cellular and molecular neuroscience methodology that put us and the research staff at the forefront of biomedical research.

The beneficiaries will be engaged by presentations at meetings, publications of our results in peer-reviewed journals, reviews in more general journals such as Trends in Neuroscience, and information placed on our web sites in understandable language. Furthermore, we will communicate key findings though our public relation offices at the Open University and at King's College London. Both Prof. Stewart and Prof. Giese together with named investigators will present the research findings at meetings and write to ensure dissemination of research findings to the media. Profs Stewart and Giese both have extensive experience of talking to the media (the BBC and newspapers and magazines about their key research results), and also the lay public and are completely committed to the dissemination of science to the broadest possible audience.